PhD studentship: The role of PI3K in regulatory T cell function

Technical abstract
T cells, so-called because they develop in the thymus, are a type of white blood cell crucial for the function of the immune system. Regulatory T cells (Tregs) are a specialised type of T cell that police the immune system and ensure that immune responses are only raised when necessary. In the complete absence of Tregs, inappropriate activation of the immune system leads to severe autoimmunity and death. We have determined that the enzyme PI3K p110delta is important for Treg function. In this project, we determine what happens if p110delta is inactivated in Tregs only. We will focus on immune responses that occur during colitis (inflammation of the colon) and central nervous system inflammation.